ManGO: Manchester Global Omics Initiative for Nutritional Health

Nutrition underpins many of the health challenges faced by low and middle income countries. Historically, under-nutrition has been the dominant problem, with clear impacts, e.g. on growth and development, and on susceptibility to infection and responses to therapy. As well as health problems caused by under-nutrition, developing countries are facing new nutritional challenges due to globalisation and cultural change, facing the so-called "nutrition-transition". This emerging situation is compounded by inequalities in socioeconomic factors, by climate change, by food insecurity and by variable access to health provision. The potential range of clinical areas in which nutrition affects human welfare is extremely wide.

Coupling cutting-edge analytical and biological sciences and computational analysis of data will lead to a new understanding of molecular nutrition and its impacts on health and disease in LMICs, especially by integrating these approaches.

This pump-priming project builds upon existing strengths in research groups at the University of Manchester, and will develop strong links to partners in India and South Africa connecting key aspects of nutritional and clinical sciences. We will advance new areas where nutritional research can play a major future role in these settings, principally by establishing a closer integration of health data sciences, and cutting-edge laboratory based approaches to research coupled to sophisticated computational techniques. Our aim is in building close collaborations that create new synergies and qualitatively better research environments for the next phase.

The areas we will explore are of particular importance to local population health:

Nutrition in pregnancy and early development; childhood growth
Nutrition and infectious disease
Nutrition and emerging non-communicable diseases e.g. allergy

The proposed 12-month developmental plan will focus on extending existing networks and creating new ones. Visits will be made between the partners, along with a series of workshops and other events to define future research opportunities and the key research questions to be addressed.

We will also undertake pilot research work (initially focussed on nutritional factors in childhood development and in tuberculosis) to develop the necessary tools and to ensure that the proposed topics are feasible for future major grant applications, especially in the 'Global Challenges Research Fund' arena.

The expected impact will be the development and conduct of world class collaborative research in nutrition and health, building research capacity in our partner institutions. We plan to follow on by successful research funding bids in basic science and clinical aspects of human nutrition in health and disease.

Technical abstract
This project links research groups at the University of Manchester to LMIC partners in India and South Africa, connecting key aspects of nutritional and clinical sciences. We will advance new areas where nutritional research can play a major future role in LMIC settings, aiming to establishing a close integration of the health informatics, omic technologies and systems biology approaches that are specific strengths in Manchester.
The proposed 12-month developmental plan will focus on extending existing networks and creating new ones, and on defining and refining the key research questions to be addressed. We will also undertake pilot work to develop the necessary tools and to ensure that the proposed topics are feasible for future major grant applications, especially in the 'Global Challenges Research Fund' arena.
Clinical areas of relevance
The potential range of relevant clinical areas is extremely wide; therefore, an initial set of focus themes with major LMIC health impacts has been identified, based on the expertise of our international collaborative group and the clinical issues confronted in LMICs. These are:
-Nutrition in pregnancy and early development; childhood growth
-Nutrition and infectious disease
-Nutrition and emerging non-communicable diseases
Activities and Deliverables
As this is a 12-month developmental application, undertaking significant hypothesis testing or interventional studies is not intended. The proposal is to (a) to undertake exchange and networking/training events with international colleagues; (b) to develop the integrated methodologies needed for nutritional and dietary assessment in global settings, alongside compatible platforms for health and bioinformatic datasets; (c) undertake small proof-of-concept studies to test that the interactions and technological applications will succeed logistically and technically; and (d) generate pilot data in each of these areas to underpin next-phase joint grant applications.

Potential impact
1) Who might benefit from this research?
The initial benefits will be to the academic researchers involved, both in our initial LMIC partners and the UK. The tools and methodologies we seek to develop, and the potential for wider transnational networks we hope to build should expand these beneficiaries, and build research capacity by accessing substantive research funding.
Ultimately the key beneficiaries should be determined by the ODA Global Challenges Research objectives which call for cutting-edge research that addresses the challenges faced by developing countries. Ultimately this means undertaking research that leads to clinical or population level interventions that will improve welfare for people in LMICs whose lives are impaired by nutritionally related issues.

2) How might they benefit from this research?
The expected impact will, in the short term, be the development and conduct of world class collaborative research, building research capacity in our partner institutions by successful funding bids in basic and translational research, including interventional studies.
Our longer term impact plan will have four cross cutting objectives from the outset of ManGO:
-Disseminating knowledge and data to the research community
-Uptake and utilisation by stakeholder groups
-Training highly skilled people and building capacity
-Communicating to the wider public, both in LMIC partners and the UK
In the longer term uptake of the research findings by stakeholders may head in many directions that are clearly difficult to predict at this early stage. We will also seek to engage other potential stakeholders including the food industry and organisations concerned with food security. However, the most impactful possibilities include influencing policy (e.g. by defining at an advanced level what constitutes a healthy diet in particular stages of life, or around diet and the rising issues of allergy in LMICs), and underpinning future health interventions. These might include more advanced science-based nutritional screening or nutritional interventions, e.g. precision supplementation at particular points in the life course, or during episodes of illness such as infectious diseases.